Sewerage Networks Active System Monitoring for Reduced Property Flooding

‘Sewerage network failure’ caused by blockages is known as a Flooding Other Causes (FOC)
as it is triggered by something other than hydraulic overload of the sewerage system in the
normal state. Property damage and clean-up can be £10k per property; in 2012 a Water
Sewerage Company (WSC) which cannot be disclosed due to current negotiations with
OFWAT had 17,000 escapes at a cost of £17M. OFWAT have introduced the Service
Incentive Mechanism (SIM) which through key indictors encourages WSCs to improve their
asset and customer performance. SIM affects the prices WSCs are allowed to charge
customers (their price limit); poor performers are penalised £10s millions and the best
rewarded with higher price limits.
No current viable system exists to alarm when an FOC event occurs, except from the
customer. This is partly because of the geographical scale of the problem and the also the cost
to own/operate legacy monitoring systems (£3k procure, £500/year operate). With an aging
sewerage infrastructure the direction of travel for WSCs is innovation with many identifying
sewer monitoring as a key way forward. Environmental Monitoring Solutions (EMS) wishes
to conduct a ‘Development of Prototype’ project to engineer a remote sensor system capable
of operating in a passive mode with little maintenance and no cleaning. The proposed system
will encompass GPRS communications techniques to transfer alarms to Artificial Neural
Network (ANN) based central processing modules and FOC incidence database. This system
will allow simple threshold data to visibly show representation of the network state,
prompting proactive management by the operator and reacting to potential and developing
blockages before they impact on their customers. These meters do not exist, need to be low
cost; they cannot be anything other than simple. The business proposition to develop and
supply the proposed technology has been validated through discussion with five WSCs.